Richter - Advancing Construction Design Efficiency through computational analysis: Revolutionising Working Platforms within construction industry

Our ground-breaking project aims to revolutionise the construction industry by advancing the efficiency and accuracy of design processes. Through our autonomous design service, we address common construction design challenges and significantly reduce the time required to procure design packages.

At the heart of our service lies the development of working platforms, crucial components that enable safe operations of tracked plant equipment during construction groundwork. These platforms utilise compacted granular fill to distribute the load and ensure stability on natural subgrades. As a fundamental requirement on nearly every construction site, optimising the design and procurement of working platforms is of paramount importance.

To achieve this, we leverage the latest generative design methodologies, setting ourselves apart from traditional approaches. Our expertise in delivering fast and reliable design solutions has earned a strong reputation in the industry. However, we recognise the need to enhance the numerical methods used to determine the optimal dimensions of working platforms.

Currently, we employ multiple design methodologies simultaneously, acknowledging the varying combinations of subgrades. However, this can lead to inconsistent results. In collaboration with ASTUTE through this A4I funding, we seek to develop an overarching methodology that overcomes these limitations and achieve a cohesive and accurate approach that ensures optimal design outcomes.

Through this project, we aim to solidify our position as industry leaders and provide our clients with unparalleled design solutions. By reducing costs, improving delivery times, and embracing cutting-edge research, we contribute to the state-of-the-art in civil engineering design.